Simplifying the Use of Cytochrome P450 Monooxygenases for Fine Chemical Manufacturing

Fine chemical manufacturing is an umbrella term for any chemical industry that produces substances for use as an active ingredient in a final product or as a building block for other products. Examples include the pharmaceutical, herbicide, pesticide, food and cosmetic industries. One of the methods for producing such chemicals is biocatalysis, which utilises nature's chemical producers called enzymes. Biocatalysis is often desired because it is considered green, omitting the large energy requirements, the harsh reaction conditions, and the use of heavy metals and harmful chemical solvents.
Enzymes are large but delicate molecules that facilitate chemical reactions, often using a single metal in its centre to make the reaction easier. An example of this is the iron in cytochrome P450 enzymes which use oxygen to perform oxidation reactions to synthesise molecules such as steroids and vitamins in our body. The chemical reaction at hand is changing a chemical bond between a carbon and a hydrogen atom (C-H) to a carbon-oxygen (C-O) bond. This apparently simple chemical reaction is practically impossible to do artificially using conventional chemical synthesis techniques, therefore there is a lot of incentive to develop commercially viable biocatalytic cytochrome P450 reactions. One of the challenges of this research is the multiple expensive enzyme and small molecule components needed for the reaction, so the purpose of this project is to simplify the systems so that the whole process is not so cumbersome.
One component of the reaction is NADPH, a chemical which is unapproachably expensive but one molecule of it is required for each conversion of a C-H bond to a C-O bond. The project aims to replace it entirely, instead of using the current methods of regenerating it as it is used up in the reaction. Another novel methodology of the project is to modify the process so that a different form of oxygen can be used, namely hydrogen peroxide, so that the need for NADPH and other components is eliminated entirely.
This research project falls under the "Catalysis" subject area of the EPSRC, i.e., research on substances or materials that facilitate chemical reactions. The project is in collaboration with Associate Professor Stephen Bell, from the University of Adelaide.